Bac-chat: Bacterial density-dependent quorum sensing mechanisms in Acute Oak Decline symptom development

The British oak is our nation's most widely loved tree, a vital component of woodlands supporting several ecosystems and the mainstay of our high-quality-timber industry, and its value is indisputable. Both native species of oak are under threat from a bacterial disease called Acute Oak Decline (AOD). This complex disease syndrome, characterised by necrotic stem lesions on native oak species, leads to diminished tree health and even tree death. Forest health is currently in decline globally, due to both the increasing occurrence of biological pests and climate change-aggravated disturbances. In recent years, we have seen an increase in the number of plant diseases potentially caused by latent pathogens, which persist inside the host as endophytes in small numbers until the correct conditions arise. However, the cellular mechanisms which allow the pathogens to increase in population size and shift to a virulent lifestyle are poorly understood. In the case of AOD, a combination of bacterial species was proven to be the cause of the stained and necrotic lesions characteristic of symptomatic oak. Brenneria goodwinii is mainly responsible for the tissue necrosis, aided by two additional species, Gibbsiella quercinecans and Rahnella victoriana. The interactions between these three species, their occurrence outside of the lesion microbiome and the precise sequence of events leading to symptoms is still unclear.

In this project we aim to study how the three bacterial species interact and communicate with each other through specialised molecules, how this process could play a role in the potential shift from an endophytic to pathogenic lifestyle and how the bacterial interactions influence AOD lesion formation. Bacteria closely related to B. goodwinii have been shown to regulate their pathogenesis through quorum sensing, a mechanism used by bacteria to communicate and coordinate the behaviour of their population based on cell density. Quorum sensing relies on specific chemical signalling molecules produced and recognised by bacteria that trigger a series of changes in gene expression. The genes regulated by quorum sensing are known to control processes involved in pathogenesis. We have shown previously that mutually competitive interactions take place between B. goodwinii and both R. victoriana and G. quercinecans, enhancing its growth rate and fitness. The results from this study suggest that the AOD bacteria exhibit coordinated behaviour, and it is likely that quorum sensing molecules play a role in this cross-species communication.

It is proposed that the detection and quantification of quorum sensing molecules in the AOD bacteria will be correlated with cell density and pathogenic potential in oak, and that the disruption of quorum sensing pathways will directly reduce virulence of the bacteria leading to diminished disease symptoms. An increased understanding of how the bacteria cause lesions and tissue necrosis by potentially shifting from an endophytic to pathogenic lifestyle will aid stakeholders in management of AOD and may highlight possibilities for the treatment of lesion development in woody hosts.

Technical abstract
The proposed research will focus on the identification of chemical signalling molecules responsible for communication and interaction between the three primary AOD bacteria, to determine how they influence lesion development, and if they play a role in the potential shift of the species from an endophytic to pathogenic lifestyle. It is hypothesised that the detection and quantification of quorum sensing (QS) molecules (N-acyl-homoserine lactones, AHLs) in the AOD bacteria will be correlated with cell density and pathogenic potential, and the disruption of AHL pathways will directly reduce virulence of the bacteria leading to diminished disease phenotypes in planta.

The following objectives are proposed:
1) the identification of QS genes and the resulting signalling molecules in the primary AOD bacteria
2) the examination of disrupted QS pathways in the primary AOD bacteria and the effect on gene expression
3) the assessment of the influence of QS in AOD symptom development in planta considering the potential role of damage-associated molecular pathways (DAMPs).

These will be fulfilled through a combination of microbiological culturing assays, genetic modification, transcriptomic and metagenomic analyses and in planta inoculation studies. QS genes and resulting products will be identified through analysis of genomes, biosensor and bioluminescence assays and HPLC-MS. Fluorescently-labelled strains of the primary AOD bacteria will be used for comparative growth assays, with additional molecules to enhance and disrupt QS pathways, which will be measured and quantified with confocal microscopy. Site-directed mutagenesis will be performed on QS genes; and growth assays and in planta inoculation trials of mutant strains compared to those performed on wild-type strains. Transcriptomic analyses will compare gene expression between mutant and wild-type strains, and metagenomic analyses will determine the effect of QS on the lesion microbiome.